ERCAT Electrocatalytic refinery –Designing catalysts to produce green hydrogen and value-added chemicals

Green hydrogen is a critical energy vector in our transition to a net-zero economy. Current state-of-the-art technologies to produce green hydrogen rely on water electrolysis. However, this technology suffers from critical drawbacks including (1) the high thermodynamic potential required for water oxidation (2) the low economic value of oxygen produced at the anode, which in turn increases the cost of the hydrogen generated and (3) safety considerations due to the proximity of the oxygen and hydrogen gas generated. Electrochemical systems that couple hydrogen production at the cathode with the synthesis of high-value chemical syntheses at the anode via partial hydrocarbon oxidation not only circumvent these challenges but also enable the decarbonization of the chemical industry. However, the bottleneck in scaling up of these technologies is the development of more selective and active catalysts.
Amongst the large number of potential hydrocarbon candidates, propene is particularly interesting because its partial oxidation to propylene oxide, propylene glycol and acrylic acid is industrially relevant and the presence of a carbon single bond and double bond in propene makes the scientific results on this molecule transferable to a range of hydrocarbons. In this project, we propose to unravel fundamental mechanistic insights into interfacial parameters that control the selectivity of propene oxidation to acrylic acid and propene glycol on electrocatalysts. In order to achieve the research goals, we will use state-of-the-art materials fabrication and characterization tools to develop rational design descriptors for the activity and selectivity of propene partial oxidation. In particular, will employ optical, vibration and X-ray spectroscopic tools to understand the influence of the potential-dependent surface phases, reaction intermediates, and interfacial solvent environment on the selectivity of products. By understanding the role of (1) surface chemistry, (2) surface morphology and (3) supporting ions in the electrolyte, we will design electrochemical interfaces with higher activity and selectivity of propene oxidation to the target products. The optimized catalyst will be fabricated at scale and its performance will be benchmarked in a device.